Qumodo design and development of advanced image analysis tool

All around us data is being used to improve our lives, from better Facebook recommendations to life-saving medical advances. Increasingly this data is stored as images, e.g. digital photos or complex medical scans. Huge volumes of this type of data are produced daily, but most is never compared or analysed. As a result, we’re missing out on vital insights and potentially beneficial discoveries. Qumodo’s product Intelligent Iris is poised to solve this problem. It will provide a way for users to collaborate with Artificial Intelligence to make critical decisions from vast image stores. This product will use human centred design to build an augmented intelligence system. It will be used in a range of sectors to help people recognise risk, diagnose disease and protect the public. Through great design, users will be able to calibrate their trust in the machine, know when it should be listened too and when more data is needed. Like any assessment of trust, the pure content of the information provided by the machine is insufficient, the way it's delivered, explained, contextualised and structured allows the user to decide if they trust it, which in turn supports better decision making. The visual nature of this data requires a clear and intuitive interface, and the design process will help us to deliver this.